Bringing full-service IT support to remote workers and SMEs to fuel the post-crisis recovery

Small companies across all sectors of the economy are adapting to the current environment by deploying on-line alternatives to their core services - whether they are restaurants delivering food and meals, doctors providing on-line consultations, performers and artists delivering streamed content or solicitors delivering legal services. Meanwhile larger companies are dependent on dispersed home-workers to maintain business-critical activities.

Regardless of the precise timing or manner of the resolution to the Covid-19 crisis we know that on-line service delivery and dispersed teams will be a persistent feature.
There were already 4.2m people working from home in 2015 (ONS). This rapidly growing cohort, together with 5.6m micro-SMEs, are poorly served when it comes to obtaining professional connectivity and on-line services. They are reliant on domestic-grade internet connections and ad-hoc IT support services to maintain key business operations.

Too often the end user is frustrated by a technology provider service desk who tells them their issue lies with another technology organisation. The service help desk has the expense of dealing with support calls that they can't resolve. Think of the ISP receiving a call because a banking app is slow, a video conferencing platform isn't working or an email service isn't working correctly. None of these services are provide by the ISP, and meanwhile their connectivity provision is working perfectly.

Our innovative platform enables the aggregation and communication of IT service data and facilitates easier co-operation between both the IT service providers themselves and their mutual end users. Our open platform will enable the UK's 750 ISP's and 135,000 digital service companies to access this market in a cost-effective manner.

EXTENSION FOR IMPACT
We have successfully demonstrated (and are now commercialising) our aggregated status platform with our initial customers in the SME service provision sector. We have come to the attention of larger, national network infrastructure providers such as CityFibre. CityFibre are the leading alternative (to BT) local fibre network provider in the UK. We have an opportunity to integrate the SeeThru Networks Status Message Exchange with CityFibre’s own APIs.

This would allow our status exchange to carry significant additional status indications. On top of the application and services indicators that we currently have, we can add indicators for network components – the servers, routers and exchanges that our current service provider customers rely on.

This will increase the value to (and therefore revenue from) our existing customers, and accelerate our ability to engage with new customers - in particular those that are targeting the enterprise homeworker market.